Substance Causation and Agent Causation

Ordinary language allows that substances (objects) can cause things to happen, for instance, 'Alice caused Tilly to cry' or 'the magnet caused the iron fillings to move'. But such causal statements have been quickly dismissed as elliptical by philosophers. The real cause is some event or other, such as 'Alice's shoving Tilly...' or 'the magnet's being placed near the iron filings...'. \n\nI reject this dominant view. By refusing to acknowledge the role that substances play in a complete causal story, we miss out on the real engines of change. Since it is enduring substances, not events, that the bearers of causal powers, both substances and events should be recognised as causes. \n\nI shall argue that this account of substance causation can further our understanding of action. In particular, it forces us to revaulate the question: how are agents, and their reasons, related to their actions? I shall argue that the account vindicates the intuitive idea that agents act for reasons. Reasons are not the causes of what we do - agents are. But agents act in light of certain reasons they possess. \n\nBy defending the reality of substance causation, we thereby rethink the idea that the causal history of the universe consists in a mere 'flux of events'. If inanimate objects can do things, so too can animals and humans. With substance causation everywhere, the challenge becomes not that of trying to find which events in the flux amount to the activity of an agent, but rather that of distinguishing between different forms of substance causation. In the last part of the project, I shall argue that free agent causation is distinguished from other forms of substance causation by the fact that it is not subsumable under laws, be they deterministic or indeterministic.

Potential impact
This research has no immediate impact beyond academic circles. However, understanding our place in nature, and how our agency can be preserved in the face of scientific and philosophical challenges, is of interest to the wider community. And I would be happy to discuss these issues in a popular format if a good opportunity for such a dialogue presented itself. (But I will not actively seek to do this during the period of the fellowship.)